Child support and separation: effects on the parents and children

The project aims to provide a framework for thinking about how to evaluate the effects of a child support
(maintenance) system on, inter alia, housing arrangements of families, family welfare.
Research environment and strategy: The project fits with ESRC strategic priority on housing. The project fits with the
research environment and strategy Lancaster:
- The project will be located in Labour/Education group which is part HE@L (Health Economics at Lancaster)
and has a long track record of research on many aspects of household and individual behaviour.
- Economics dept hosts the UK Housing Observatory
- LUMS hosts the Centre for Family Business Research Centre
- The project will help create momentum for the founding of a "Future of Families" program at the LU Institute
for Social Futures.